Clean Water CHarging System (CWCH)

This project is set to revolutionise the maritime industry by showcasing a groundbreaking solution through a demonstration using advanced technology and innovative methods. The project leverages an existing boat from OS Energy, and integrates efficient and compact port hardware from Hixal along with smart energy systems from WMG to create a linked local energy network. This feasibility study will be conducted at Saint Georges Pier, Menai Bridge, Anglesey, an environmentally sensitive and geographically challenging location. This site mirrors the conditions found in many rural marine locations, adding an extra layer of innovation to the project.

At the heart of this project is the development of a single, compact, and self-contained module that uses hydrogen as an additional energy source and serves as a smart energy buffer for the electrical grid. This module incorporates smart efficiency technologies that are integral to this system, which links vessels to the electrical grid and local green energy sources, including hydrogen. These modules are designed for easy deployment anywhere and can undergo continuous on-site upgrades, allowing the system to scale with increasing port demands.

This innovative system will enable ports and shipyards to enhance their operational efficiencies significantly. It facilitates the rapid charging of the latest electric boats, which in turn allows vessels to achieve quick turnaround times and utilise large quantities of power that would normally be unavailable in such locations.

Moreover, the project enables the utilisation of hydrogen on land in a controlled and monitored environment, thereby unlocking the substantial benefits of green hydrogen while ensuring safety.

In summary, the project aims to transform the maritime industry by integrating cutting-edge hydrogen fuel cell technology with efficient charging solutions. This project will enhance operational efficiency, environmental sustainability, and economic viability, positioning the UK as a leader in smart shipping technology. By fostering innovation and addressing key challenges in the maritime sector, this project promises to deliver significant advancements that will benefit both the UK economy and the global maritime industry.